STRATA - Advanced Marine Propulsion

This 24-month R&D/pre-commercialisation project is seeking an IUK loan to help an early mover UK company become a global category leader in maritime decarbonisation.

RAD with the support of InnovateUK and private investment has already developed an innovative electrical small vessel drive and control solution to support the decarbonisation of the maritime industry, adoption of maritime robotics and enhance safety. This minimum viable product (MVP), the RAD 40 (Gen 1), is out in the field, on sale and proven in locations from the Arctic in the North, to the Antarctic in the South, as far east as Saudi Arabia and West as the USA. We now have a clear set of requirements and associated strategy for scaling and exploiting this development and are seeking InnovateUK loan funding to execute this plan.

We have identified the need to reduce the build costs of the drives and batteries to encourage wider adoption, design for mass production, add certification such as Lloyds/SOLAS/DNV to access considerably larger market opportunities and to commercially exploit through global sales and marketing growth. This InnovateUK loan will leverage VC money and sales revenue funds to achieve this in a timeframe that allows us to capitalise on our early mover advantage.

This project will deliver a commercially viable electric alternative to fossil-fuelled marine engines by solving key technical, economic, and logistical barriers - enabling mainstream adoption by the global market and measurable environmental impact.

The outcome will be a UK-designed, UK-manufactured propulsion system ready to transform marine mobility - reducing emissions, noise pollution, and maintenance costs while supporting green jobs and export growth